A New, Novel Bioreactor to Power Engineering Biology

Synthetic biology offers exciting potential for the production of valuable chemicals and materials that can replace fossil fuel based equivalents for more profitable and sustainable materials manufacturing.

Bioreactors are an important component of any synthetic biology production process. However, available bioreactors have been developed to serve the biopharmaceutical industry, producing high-value, low-volume products, with high R&D budgets required for process development and scaling.

Existing bioreactors produce low yields and are difficult to scale. This results in resource intensive, costly processes that are difficult and time consuming (5-7 years) to commercialise. Consequently, synthetic biology production cannot currently compete with petroleum-derived equivalents.

Sterling Bio Machine's novel design reimagines bioreactors from a first principles approach. The concept provides superior control over conditions across the bioreactor volume, at all scales, enabling increased productivity and rapid process development from lab to commercial production scale. Our bioreactors will unlock the full potential offered by engineering biology.